Feasibility Study: Powering the Classroom-to-Career Revolution - An equitable, scalable and profitable for model DataU

This 6-month project will conduct a detailed market feasibility research to intentionally recruit vulnerable men and women and persons with a disability, for training as big data analysts. These trainees will also be equipped with relational soft skills to enable them to navigate employment and life in the big business world. Progress in psychometric parameters, relational soft skills and the professional skills of data analysis of trainees will be monitored and assessed regularly. The project will also facilitate the hiring organisations towards inclusive and equal employment for all trainees.